Pristine - Production process enhancement for photocatalytic treatment system for water

The PRISTINE project builds on the previous feasibility studies and laboratory development work by Keronite & atg UV who have developed cutting edge, chemical-free, advanced-oxidation water treatment technology with the potential to treat ultra-pure water for a number of end use applications. The PRISTINE project will develop a cost-effective new approach to the manufacturing of photocatalytic reactor system based on a modular design philosophy and will demonstrate the system for safe, reliable & cost-effective ultra-pure water treatment. In so doing the consortium will maximise the chances that the manufacture of these technologies will be undertaken within the UK. The PRISTINE project is a business-led consortium, with the ultra pure water treatment acting as the initial route to market for the technology (through atg UV’s existing links within the UPW market).